Violence against Migrant Women and Girls with No Recourse to Public Fund in Wales

This mixed-methods project will document the experience of victims, or those at risk of Violence Against Migrant Women and Girls with No Recourse to Public Fund. It aims to build a robust evidence base on the extent of harm and trauma these crimes have on victims' health and well-being, material deprivation and poverty, and their ability to develop social bonds and bridges and engage in education, training and employment. Working collaboratively with BAWSO and WSMP, it aims to map existing services to identify gaps and to explore ways to develop a gender-sensitive and coordinated/integrated plan of support services